Durable ice-repellant coating process for aerospace and energy industries (ICEMART)

Ice formation on aircraft, wind turbines and power lines is a major cost to industry and an ongoing cause of fatal air crashes and accidents from ice-shedding. Current ice-mitigation technologies rely on mechanical breaking of the ice, electrical heating or application of de-icing chemicals. These are expensive, inefficient, unreliable, and damaging to the environment. The aim of the ICEMART project is to develop a novel passive ice-repellent coating that will prevent ice formation and adhesion without the need for active ice-management. This development will have far-reaching impact across a wide range of sectors, including aviation and energy where it could save hundreds of lives, eliminate the discharge of over 100 million litres of aircraft de-icing fluid, contribute to annual savings of £7bn in fuel and 80Mtonnes of CO2 from aviation and improve wind generation efficiency by 17%. ICEMART technology is based on a novel patented technique for obtaining multi-functional additives that can be incorporated into coating resins making them highly repellent to water and ice, whilst providing a tough and durable coating.